The Cultural Memory of Second World War Conscientious Objection in Britain

The research explores the cultural memory of Second World War conscientious objection in Britain since 1945. As Linsey Robb has noted, 'the Second World War British conscientious objector has, to a remarkable degree, been omitted from both the popular narrative and the historiography of Britain's war experience. ' The project will address this gap in the field and examine how those who refused to fight the 'Good War' have been remembered and represented subsequently. I will investigate a number of different 'sites of memory' including memoirs, autobiographies, novels, plays and commemorative monuments.